LostBox Development

Lostbox requires an application developer to provide the technical expertise needed to build and programme the application to meet our specification and requirements, as well as, link the application to our website and social media feed. The Application has to be Android and IOS compliant.